Investigating the computational and statistical aspects of star and planet formation

Young stars are often found in high-density environments, this means that encounters between young stars can be common and this will change their binary properties and affect planet-forming discs. A PhD would involve investigating various computational and statistical aspects of young stars and their environments. These include dynamical and hydrodynamical simulations of stellar dynamics, statistical measures of complex distributions, examining and interpreting both observational, simulated and 'fake' data.